Autonomous Robotic Intervention System For Extreme Maritime Environments (ARISE) Stage 2

"ASV, BP and the University of Exeter will develop a new technology which offers high potential cost reduction for subsea inspection of global assets. The combination of an ASV, ROV and artificial intelligence, will enable safer and more efficient operation, maintenance and inspection of offshore assets. In the UK and globally, offshore assets require an increasing amount of intervention. Oil and gas platforms come to the end of their life and must be carefully monitored, whilst offshore wind installations must be efficiently operated and maintained. The offshore environment is harsh and hazardous with high levels of health and safety incidents reported every year, despite stringent safety procedures.

The project will explore, address and test specific industrial use applications in the offshore wind and offshore oil and gas sectors, aiming to make operations much safer, cheaper and more efficient."